Searches for beyond-Standard-Model physics and the study of neutrino interactions in short-baseline neutrino beams

The MicroBooNE and SBND liquid-argon detectors, in the Fermilab Booster Neutrino and NuMI beams, are providing a wealth of new data, imaging neutrino interactions in unprecedented detail. This project will use that data to explore the interplay between our understanding of neutrino interactions and the search for physics beyond the Standard Model. We will focus on the study of electron-neutrino appearance in the muon-neutrino beams, which could indicate the existence of new, sterile neutrino states, or even more exotic forms of new physics, and we will investigate how the modeling of neutrino-nucleus interactions impacts these searches.